London Hydrogen Network Expansion (LHNE)

The London Hydrogen Network Expansion (LHNE) project will create the UK’s first end-to-end, integrated, green hydrogen production, distribution and retailing system, centred around a fully publically accessible, state-of-the-art 700 bar renewable H2 refuelling station network across London, servicing Europe’s largest urban fleet of H2 vehicles. This project represents an essential next step for the UK to make the transition from limited scope individual demonstration projects to genuine commercial rollout of H2 vehicles and infrastructure. London is the natural region to lead this transition, with its position as a global city with a large urban population and its existing H2 vehicle deployments. The timing of LHNE is an ideal fit with the early results from the UKH2Mobility study, which are likely to suggest London as an early deployment region for attracting OEM vehicles for their next stage of pre- and commercial rollout in the 2014-2020 timeframe.